PHENCE - Production heterogeneity management to enhance lipid production performance in Yarrowia lipolytica

One of the world's critical challenges is the urgent need to develop alternative chemical production processes to replace current petroleum-based methods, in order to ensure the development of a clean, circular and sustainable economy. Genetically engineered microbes, such as the yeast Yarrowia lipolytica, have made it possible to bioproduce a variety of high-value products like fatty acids (FA), from renewable sources. However, serious bottlenecks remain to make production affordable, due to insufficient yields. Recently highlighted, one of the significant reasons for low yields is production heterogeneity, an inherent production performance variation between cells responsible for the presence of a low-producing subpopulation. So far, little research has focused on understanding and eliminating this subpopulation. This project aims to fill this important gap using lipid-producing strains of Y. lipolytica. To this end, I will first identify genes responsible for production heterogeneity by comparing subpopulations of high- and low-producing cells, using cutting-edge techniques. Then I will develop a new and highly innovative approach to tackle production heterogeneity and consequently, improve production. I will directly target the expression of the identified genes, specifically in low-producing cells to force them to become high-producing cells. This strategy will ensure the maximisation of microbial production and the robust performance of strains. Hence, this project aims to unlock a major bottleneck in bioproduction, significantly contributing toward sustainability.